In the Academy of Fine Ideas: Modernist Poetry and the University

Identifying the university as a key institution within the development of modern poetry, my thesis will consider how modernist authors both benefited from, and challenged the terms of this relationship. On the one hand, the modern university provided a base of financial support and reception for authors who were otherwise unlikely to attract a large audience, and yet, on the other, these very terms highlighted their overall marginality within the culture at large. Furthermore, as the institutionalisation of literary criticism within the university changed the tenor of such reception from one of appreciation to one of interpretation, new demands were placed upon modernist authors to explain themselves. Along these lines, my research will explore both authors' actual commerce with universities and the performative and textual strategies by which they resisted this call to explication, chiefly in terms of their imitative adoption of academic conventions and (mock-)scholarly apparatus.